Analysing Artist Residencies

Analysing Artist Residencies is a PhD collaboration between University of Glasgow, Glasgow School of Art and industry partners Cove Park, The Bothy Project and The Work Room. The value of artistic practice is notoriously hard to define, especially with regard to its long-term impact, and the artist's perspective is often overlooked. This project will place the artist's experience at the heart, through exploring methods to evaluate the impact that artists' residencies have on their long-term artistic practice.
Research Question: What impact do artist residencies have on individuals' artistic practice, and what value do they bring to communities and the wider sector?
Research Aims:
The project will engage with organisations offering artistic residencies in Scotland (and potentially overseas), using existing data and generating new data to quantify and describe the value of rural, urban and interdisciplinary residencies to artists, the local community and the sector as a whole. Indicative research and outputs may include:
A methodological approach to evaluating and disseminating the impact of residency programmes on individual artistic practice, allowing the value of future residencies to be quantified and illustrated.
Case studies illustrating the experiences of artists participating in the programmes.
A review of similar evaluation of current artist residencies to identify common benefits and impacts.
An event/exhibition/publication/on-line resource or similar, as developed in collaboration with the researcher.